NFC Transactions Bypassing the Secure Element

The proposed project targets investigation of possibilities and barriers in developing a feasible
end-to-end NFC smartphone-based travel product while not utilising an embedded Secure
Element.